Adaptive Development Support for Future Systems-on-Chip (ADS-SoC)

The future success of UK electronic systems design is dependent upon the ability to exploit increasingly more advanced System-on-Chip architectures which employ multiple heterogeneous processor cores in order to offer the potential of robust high-performance and low power consumption. Through collaboration between industry and academia this project will create the dynamic development tools needed by system designers in order to realise their products competitively using such complex System-on-Chips, whilst achieving the levels of integrity and reliability needed.